Luma³ Go - Pocketable Anxiety Support

Mind Body Goals is a forward-thinking innovation company founded by Michael Crinnion, an experienced educator with a background in senior leadership in mainstream and special needs schools. Drawing from both his professional journey and personal challenges with Generalised Anxiety Disorder, Michael identified a gap in the mental health and well-being support landscape. He observed that many interventions were reactive, focusing on restoration rather than proactive resilience-building.

Luma³ Go is the embodiment of Michael's vision to address this gap. This innovative device is designed to bolster mental well-being by merging state-of-the-art technology with evidence-based therapeutic breathing techniques. Its primary objective is to offer immediate relief to individuals grappling with anxiety or other mental health challenges. Unique in its design, Luma³ Go operates independently, eliminating the need for supplementary apps, screens, or devices. Its portability ensures that users can access support wherever they are, reflecting the product's commitment to accessibility.

A standout feature of Luma³ Go is its dedication to inclusivity. Mind Body Goals leverages its deep-rooted expertise in education to equip each product with top-tier resources and educational content, enhancing the product's utility and impact. To really affect true lasting change, people need good knowledge, skills and tools to properly care for their own mental health, we aim to provide all three of these with each product. Recognizing the financial barriers that might prevent some from accessing such a tool, the company has launched the 10:1 Initiative. For every ten Luma³ Go units sold, one will be donated to an educational institution. This initiative is especially geared towards supporting young individuals from socio-economically disadvantaged backgrounds.

Mind Body Goals has already shown itself to be a forward thinking innovative company with far reaching goals for the UK. Following the Unlocking Potential Award and successful launch of Luma³ Go the next step is to secure further investment and expand into the many international markets as a leader and innovator in the sector.